Multi-messenger signals from Massive Black hole binary systems

The next-generation space based low-frequency (1 mHz - 0.1 Hz) gravitational wave (GW) detectors, such as LISA, will probe an array of new GW sources; in particular, the inspiral-mergers of massive black hole binaries (MBHBs) of mass solar masses. We will model the tidal disruption of a star by an MBHB, how the binary system affects the tidal stream evolution (as compared to a single MBH), and the range of GW signals expected from this system in the context of multi-messenger astronomy, with further investigations emphasizing central galactic dynamics.